Post Facilites

Red Stamp Productions is launching a state-of-the-art post-production facility in South Shields to elevate the North East's creative industry. This facility will offer high-end editing, logging, transcoding, and delivery services, currently accessible only in major cities like London and Manchester.

Our project aims to decentralize top-tier post-production capabilities, addressing key issues such as geographic accessibility, economic impact, environmental sustainability, and technological advancement. By eliminating the need for long-distance travel, we will save local filmmakers time and costs, reducing overhead and carbon footprints. Advanced AI-driven workflows will ensure that productions meet and exceed industry standards.

Red Stamp Productions is set to revolutionise post-production in the North East. Our innovative, community-focused approach will make South Shields a new hub for film and television post-production.